High Bandwidth Mid-Infrared Detectors

The aim of my project is to design and create a high speed, low cost, sensitive, mid-infrared detector. This is so it can be used as part of a high bandwidth wireless data transceiver, a possible resource for networks beyond 5G.

To achieve this I plan to create the detector from either silicon or germanium.